Labour Party Ideology and the Hegemony of Economic Growth: Green Capitalism and Climate Catastrophe

Labour Party Ideology and the Hegemony of Economic Growth: Green Capitalism and Climate Catastrophe